INTEGRAL

Project INTEGRAL aims to combine two innovative technologies for the purpose of making a prototype system

that will make a step-change in thecharacterisation and and size reduction of the UK’s radioactive waste. We

propose to develop an integrated prototype tool that is mounted on a robot arm and combines a miniaturised

radiation mapping system with a coincident laser profiler and laser cutter. This device will enable surface

radiation mapping of nuclear waste containers to identify hot-spot areas of contamination and selectively cut

them out using the coincident laser. This will enable the waste to be more effectively sorted and split into high6

intermediate and low classification levels, promising significant savings for the UK tax payer by reducing the

overall amount of high activity waste.

The project is being delivered by ImiTec Ltd, specialits in radiation mapping technologies working in partnership

with the The Welding Institute (TWI), an international leader in welding and laser cutting technologies.